Market View - Anti-Piracy Big Data Analytics

Online delivery is the key distribution method for media as copyright holders continue to
move towards downloads, online streaming and video-on-demand distribution, with 46% of
global film revenue and 34% of global music revenue generated online in 2013. However, as
media distribution moves online, piracy of copyright content is a growing issue despite
current anti-piracy measures, and remains a critical barrier to growth. By 2015, losses due to
piracy are estimated to reach 1.2 million jobs & €240 billion in EU creative industries’ retail
revenue.
Copyright holders are engaging with increasing volumes of data across billions of different
channels in an attempt to prevent IP theft. However, data availability falls short of what is
needed for effective business & marketing strategy development & policy making, and
business decisions are often still survey-led rather than data driven, with big data remaining an
untapped resource which could be better utilised to improve anti-piracy strategies.
MUSO TNT Ltd, a market leading anti-piracy company, will undertake an ambitious project
to use new, previously unutilised big data sets around piracy and consumer transactional
behaviour to develop a software platform (Market View) for automatic data capture, analysis
& reporting across the online piracy landscape for all current music, film, TV, ebook &
software releases globally, in real time. Market View will provide an innovative solution to
improve engagement between copyright holders & audiences online, creating large-scale
transactional opportunities from copyright infringement.